Growing Health - bio-inspired solutions for healthier agroecosystems: Understanding soil environments

Technical abstract
WP2 builds on RRes’ research to understand soil and soil-biota-plant interactions across rhizosphere to sub-soil scales to develop our ‘soil extended composite phenotype’ framework. Soil phenotypes are hierarchical assemblages of interdependent biophysical and chemical processes exhibiting emergent properties requiring multi-scale discovery approaches. Outcomes & Impact: WP2 will inform novel microbially-derived bioprotection and macro- and micro-nutrient/trace element (MaMiTE) management strategies (with WP1). It will also and provide data for field- to landscape-scale modelling to inform decision making for improved soil and crop health quality and function for improved management of nutrient and greenhouse gas (GHG) dynamics (with WP3).